Agentic Enterprise Context-Aware RAG: Transforming How Businesses Access Knowledge

This project develops a breakthrough Agentic Enterprise Context-Aware RAG system that revolutionises organisational knowledge access for businesses. Our solution deploys intelligent AI agents that understand business context, synthesise information across disparate data sources, and provide transparent, actionable insights moving beyond traditional search to deliver true organisational intelligence.
The innovation combines multi-modal data ingestion (emails, documents, databases, PDFs, etc) with agentic orchestration where AI agents collaborate on complex queries. Our proprietary contextual weighting algorithms prioritise information based on organisational hierarchy and temporal relevance, while maintaining complete source attribution for enterprise trust and compliance requirements.
Targeting the rapidly expanding global knowledge management market, we address the significant annual productivity losses SMEs face from inefficient information access.

The project will deliver:
WP1: Multi-Source Data Pipeline - PDF, email, database ingestion framework
WP2: Contextual RAG Engine - Semantic understanding with business context awareness
WP3: Agentic Query Processing - Multi-step reasoning and source attribution
WP4: Enterprise MVP Deployment -Pilot-ready platform with customer validation